Automatically Analysing Big Language Data

Big Language Data involves natural language datasets (audio and text) that are extremely large (many terabytes in size). Automatically analysing Big Language Data presents many challenges, not least being how existing methods scale when the data being processed is an order of magnitude greater that previous datasets in size.

A primary aim for this project will be to develop novel distributed algorithms for automating the processing of big language data. These will require the use of Supercomputing Wales infrastructure and will be based on start-of-the-art compression methods that have been developed at Bangor University. An important research question will be whether novel methods can be developed for compression-based language modelling that significantly improves their performance so that they outperform other deep learning methods and even rival or outperform human-level performance.

A secondary aim for this project will be to develop tools and web services that will make the application of these state-of-the-art natural language processing (NLP) and machine learning (ML) methods (in particular, compression-based methods) easier for a non-specialist to apply.

In order to evaluate the newly developed software, the following case studies will be investigated:

Case study #1) This project will investigate that/zero complementizer alternation patterns in nine verbs of cognition in English ( viz. think, believe, feel, guess, imagine, know, realize, suppose and understand) and the impact that eleven structural factors, within both the matrix and complement clauses, act as predictors for the use / presence of the zero complementizer form. The objectives of this study are to use the tools and large data set generated by this project to examine the following: (i) to what degree is the use of the zero-form found across this large synchronic present day set of cognizing verbs; (ii) whether the conditioning factors proposed in the literature indeed predict the zero form; (iii) to what extent these factors interact.

Case study #2) This project will also investigate the application of the software in order to develop novel technologies for the Language Technologies Unit, Canolfan Bedwyr, at Bangor University.